Ultra Low Cost Electric Vehicle Platform

The Ultra Low Cost Electric Vehicle Platform project is aiming to understand the technical and commercial viability of a multi-configuration vehicle that is cheap to buy, cheap to run and cheap to maintain - therefore being suitable for sale throughout the world, especially in emerging markets where the road network and support infrastructure is far less developed than in the West.

The project will look at both the design of the vehicle platform itself, the use of novel natural-fibre based composite materials and the overall production process to develop a system that can blend the best of UK engineering design with the potential for localised, low-cost production suitable for personal and commercial vehicles alike.